University of Northumbria at Newcastle and Epigem Limited

To develop 'IMPEL'- Innovative microsystem for medical practioner, point-of- care, sub 20 minute diagnosis of infectious disease, using automated serological and PCR analysis, integrating state of the art design, surface acoustics, microfluidics, microelectronic, Internet of Things, process and data control.